Defining upper respiratory colonisation and microbiome evolution in mother-infant pairs following Neisseria lactamica inoculation in late pregnancy

Background:

It is important to research new strategies to prevent serious infections in babies caused by bacteria living in the nose and throat. These bacteria are generally harmless, but in some circumstances cause infections of the lungs (pneumonia) and brain (meningitis), which are among the commonest causes of death in young children worldwide. Although vaccines protect against some forms of pneumonia and meningitis, they do not protect the very youngest babies (who are most at risk), and over 20% of the world's children do not receive all recommended vaccines. It is becoming harder to treat infections, because bacteria are becoming more resistant to antibiotics, and these resistant infections cause over 214,000 newborn deaths worldwide per year.

Giving 'good' bacteria may be one way to reduce the risk of potentially dangerous 'bad' bacteria to babies. After birth, babies rapidly become covered (colonised) with bacteria from their mothers, other people and the environment. All the bacteria colonising a particular body site are called the microbiome. Many of these are 'good' bacteria, which can prevent 'bad' bacteria from colonising, and babies with certain 'good' bacteria in the nose and throat have fewer chest and ear infections. Scientists have tried giving probiotics ('good' bacteria swallowed or sprayed into the nose) to pregnant women, new mothers and babies. These studies show that probiotics are safe, but the amount of bacteria given is often unknown, and it is unclear if they work or how they affect the baby's microbiome. A more precise option is to use a controlled human infection study, where the amount of bacteria given is known. Our team has previously used controlled human infection to introduce Neisseria lactamica ('good' bacteria) into adult noses. This method safely and reliably decreases the amount of Neisseria meningitids ('bad' bacteria), but has not been tried in pregnant women or babies. Neisseria lactamica ('good' bacteria) is naturally found in over 40% of children aged 1-2 years, but is uncommon in adults and newborns. It does not cause infections: in fact, it may naturally protect against Neisseria meningitidis ('bad' bacteria).

Proposed research:

I will perform a controlled human infection study by introducing Neisseria lactamica ('good' bacteria) into pregnant women's noses, to find out if it is transferred to their babies after birth. This mimics the natural way that newborn babies become colonised with bacteria from their mothers. I will then study the nose and throat microbiome of the babies and their mothers. If the 'good' bacteria is detected in the babies, I will investigate how the population of bacteria changes over the first month of life in babies compared with their mothers. However, if this 'good' bacteria is not found in the babies, I will investigate if other types of 'good' bacteria have transferred naturally from the mothers to their babies. I have interviewed pregnant women when designing this study, and found that they support this proposal.

Applications and benefits:

This study will improve our understanding of how bacteria transfer from mothers to their babies, and whether controlled human infection in pregnancy can alter a newborn's developing microbiome. In the long term, the ultimate goal is to use 'good' bacteria to alter a baby's microbiome to prevent 'bad' bacteria from colonising and causing disease, especially in the highest-risk first month of life.

Technical abstract
Background:

Certain infant upper respiratory tract (URT) microbiome profiles (e.g. dominated by commensal Corynebacterium and Dolosigranulum species [spp.]) appear to protect against URT infection. These correlate inversely with potential pathogens (e.g. Haemophilus and Streptococcus spp.), whose presence precedes infection. Pharyngeal colonisation by the harmless infant commensal Neisseria lactamica (Nlac) correlates inversely with N. meningitidis (Nmen) colonisation and invasive disease. Controlled human infection (CHI) with intranasal Nlac reduces Nmen colonisation in adults, and is safe and well-established. Neonatal URT flora arise partly from the maternal URT, although no CHI studies have been done in pregnant or post-partum women or neonates. Many oral and nasal probiotics are safe in pregnancy and breastfeeding, but their effectiveness and impact on neonatal microbiomes is unclear.

Objective:

To establish whether horizontal Nlac transfer occurs from experimentally-colonised mothers to neonates following intranasal Nlac CHI in pregnancy, and to characterise the impact on the neonatal URT microbiome.

Methods:

I will assess for neonatal Nlac colonisation by processing URT samples using selective media and targeted PCR. I will study the impact of Nlac CHI on pharyngeal microbiome development in mother-neonate pairs by 16S rRNA sequencing and bioinformatics analysis. If horizontal transfer occurs, I will compare genetic microevolution in paired mother-neonate Nlac isolates. If no horizontal Nlac transfer occurs, I will look for horizontal transmission of other commensals (e.g. Moraxella spp.) by sequencing paired isolates.

Opportunities:

This study aims to improve understanding of neonatal URT microbiome development, and the impact of CHI in pregnancy. The ultimate aim is to use commensal inoculation to reduce pathogen colonisation and prevent neonatal disease.

Potential impact
This study has the potential to benefit academics, the public, policy makers, and industry. In the short-term, these stakeholders will benefit from the knowledge, skills, networks and engagement activities arising from the project. The long-term benefits relate to the work's ultimate goal of using commensal inoculation to reduce pathobiont (potential pathogen) carriage and disease.

1. Academic:

The project will benefit local, national and international researchers in this and other fields by increasing relevant knowledge and skills, encouraging multidisciplinary collaboration, and attracting further research funding (discussed in the Academic Beneficiaries section).

2. Participants, patients and the public:

a) Study participants may find longitudinal contact with the study team reassuring, with opportunities to discuss their neonates' health. By demonstrating the safety of this controlled human infection (CHI) model, pregnant women and babies (traditionally excluded from CHI research) may be able to participate more easily in future CHI studies.

b) Members of the public can benefit from the opportunity to share their perspectives and shape the research trajectory (see Communication Plan and Pathway to Impact for details). This work may raise awareness of neonatal infection, which is helpful to third sector stakeholders (e.g. Meningitis Now and the Meningitis Research Foundation).

c) In the long-term, this work aims to achieve commensal inoculation to prevent infant disease. Neisseria lactamica (Nlac) inoculation could protect against N. meningitidis (Nmen) carriage and disease. Developing a safe and effective intranasal (rather than injected) method of targeting Nmen is particularly desirable in resource-poor settings where invasive meningococcal disease epidemics occur (e.g. sub-Saharan Africa). Beyond Nlac, other favourable commensals (e.g. Corynebacterium, Dolosigranulum, or Moraxella species) may ultimately be used to modify pathobiont carriage (e.g. Streptococcus pneumoniae, Haemophilus influenzae, methicillin-resistant Staphylococcus aureus), to prevent disease in adults and children, thereby reducing morbidity, mortality, and loss of social productivity.

3. Public health and policy:

In the long-term, this strategy of commensal inoculation could complement public health policies, especially in populations where existing vaccines are problematic (e.g. live attenuated vaccines in the immunosuppressed; polysaccharide vaccines in babies; injected vaccines in resource-poor settings). By targeting pathobiont carriage (rather than only invasive disease), this approach could contribute to herd immunity and reduce the need for antibacterial decolonisation. Successful commensal inoculation could favourably modify public attitudes, making disease-prevention interventions in pregnancy and early life more acceptable, which is particularly pressing due to the rise in vaccine hesitancy.

4. Industry and the economy:

In the long-term, horizontal CHI models could be employed in industry for trialling vaccines and antimicrobials (discussed in the Academic Beneficiaries section), and to ascertain if trial agents target microbial carriage as well as invasive disease. CHI can be performed in tens to hundreds of participants, before proceeding to more costly Phase II studies in hundreds to thousands of volunteers, and potentially in place of large animal studies. Early 'fast failure' identified using horizontal CHI could save resources by avoiding later more costly pipeline phases. Ultimately applying commensal inoculation clinically could yield economic benefits, by reducing the societal costs associated with ill-health and death.